Epilepsy Networks - Joined Up Thinking For Better Care

A major challenge in the delivery of high quality care to people with epilepsy is the accurate collection and analysis of information about their condition, and possible seizures, throughout their daily life. The Epilepsy Networks project aims to improve the provision of expert care to people with epilepsy using existing NHS resources but leveraging them with innovative use of secure mobile and social solutions. The captured information will then be embedded in the patient's NHS electronic record, and using automated analysis and clinically validated data visualisation, the project will enable a more accurate and timely assessment of the patient’s condition. This will facilitate novel clinical pathways including real-time pre-emptive intervention, reducing the cost of care and enabling the re-engineering of existing services to better meet the needs of those diagnosed with this life-altering condition. The ultimate goal is to develop a platform for connecting patients, hospital and community healthcare professionals around an innovative, shared digital record including input from patients and families for a full spectrum of medical conditions.